University of Strathclyde and BAE Systems Plc KTP24_25 R2

To develop a general-purpose robotic crawler for automated weld inspection of maritime vessels. There is a need for adaptable systems to locate and scan hundreds of metres of weld for structure-threatening defects. This is crucial for keeping the crews of maritime vessels safe.